Rolls Royce SILOET II Project 13 Engine Installation Analytics for Future Novel Architectures

SILOET II P13 will provide Rolls-Royce with aerodynamic and aero acoustic prediction capabilities for use in multi-disciplinary optimisation design techniques for the challenges of the installed engine associated with future higher bypass ratio engines aircraft concepts for entry into service in 2020 and beyond. These are essential to achieve the ACARE and FlightPath 2050 targets for noise, fuel burn and NOx. Through increased collaboration between UK aircraft noise research teams at the Universities of Southampton, Cambridge, Cranfield and Loughborough, SILOET II P13 will provide a step change in nacelle aerodynamic and aero acoustic modelling capability within the aircraft installed environment validated by high fidelity measured data. Application of this new capability will place Rolls-Royce and its associated UK aerospace supply chains in a position to win a major part of the very large post-2020 high-value civil aircraft market.